Connecting Cornwall: Telecommunications, Locality and Work in West Britain 1870-1918

We are accustomed to think of Cornwall as an economically backward part of the UK and of British industry as relatively bad at 'high-tech' activities. However, the county has been the focal point of generations of very sophisticated telecommunications technology from the middle of the nineteenth century, with its major telegraph stations at Porthcurno, Poldhu and the Lizard, to mid-twentieth century and the operation of the Satellite Earth Station at Goonhilly Down. These activities are commemorated in a small number of museums in Cornwall, but the telecommunications heritage is too little known and some of the locations are already falling into disrepair. This project seeks to make Cornwall's telecommunications history more visible. At the core of the project is a major new exhibition for the Porthcurno Telegraph Museum, which was the training station for the Eastern Telegraph Company and successor companies. The museum already has an outstanding display of working telegraph machinery and technology but lacks major exhibits on the nineteenth century and the lives of the workers in this industry. The basic materials for such an exhibition are available in the museum's archive in the form of employment and work records, operating reports, maps and plans of various overseas telegraph stations and an extensive collection of images of both the telegraph school at Porthcurno and out-stations.\n\nThis project will support research in the Porthcurno archive (and in the BT archive in London) that will uncover the story of the life at the telegraph training school at Porthcurno and how this prepared workers for life in the often very harsh conditions of out-stations in the Empire. We will examine how recruitment worked in this sector, how workers were trained and retrained as technology changed and work practices were modified. Although we tend to think of the telegraphist's work as relatively easy, for those in the out-stations life was very uncomfortable and prone to physical and stress-related illness. The new exhibition will explore all these issues. Porthcurno itself is a very isolated location, and the research will explore the effect of this location on the culture of telegraph workers. There is ample evidence of a very masculine work culture overlain with imperial sentiments.\n\nSupporting the new exhibition will be a major website that will display the results of the research in different ways for different users. For academic historians of technology, business and work there will be a searchable database of the cultural, economic, social and technological aspects of work and training at Porthcurno. The website will also contain virtual tours of other Cornish communications sites and downloadable podcasts for those visiting the other sites where little tourist and historical information is available. For schools, the team will bring its experience of creating an educational resource that meets the needs of key stages in the history, science and geography curricula, as well as providing for academic researchers information about materials held at the Porthcurno archive.\n\nUnderpinning these museum materials will be scholarly publications and presentations. This will include conference papers for the Society for the History of Technology, the annual conference of the Business History Society and related organisations. The team will prepare a series of articles for leading academic journals in the history of work, technology and business and will use this material for a monograph on the telecommunications industry in Cornwall from the mid-nineteenth century to the end of the First World War. This will be a completely different approach to the history of telecommunications, which has hitherto been dominated by the publications of technical enthusiasts and commissioned company histories. In essence, we will produce for this critical phase in its development a history of the industry from the bottom up.